Electrospun proteins for maintenance of vaginal health

This project aims to finalise the formulation and manufacturing specification for a layer of natural proteins to be applied to feminine hygiene products - tampons, pantyliners and sanitary towels - to maintain good vaginal flora balance. This can then be licensed out on a commercial basis for manufacturers to add to their products.